Blackbox CIS

Blackbox CIS is a cloud-based information management and display solution that frees
transport hub operators, bus and ferry terminus, railway stations, from the restrictions of
traditional PC driven Customer Information System (CIS) solutions that rely on desk-based
staff. It addresses the lack of flexibility of current CIS systems to enable CIS delivery to
remote stations and will encompasses the capabilities of several individual application
currently used
Blackbox CIS primary aims are: (1) to make a customer’s journey better by making
information accessible, personalised, engaging and consistent across their journey and (2) to
enable operators to remote monitor and control devices that simplifies delivery of operational
and mixed media information without costly infrastructure and maintenance costs, whilst
reducing carbon footprint and the associated carbon cost.
Blackbox CIS builds on developments and implementations in the civil airport sector.
However, the railway sector presents a drastically different set of challenges and
requirements. The proposed project will enable us to work closely with rail stakeholders to
establish requirements and challenges, to develop a demonstrable Proof of Concept in a live
station setting for the Blackbox CIS and to develop plans and business models for
commercialisation and roll-out.